The Mechanobiology of Pore Formation in Schlemm's Canal Endothelial Cells

Context

Vision is our most precious sense, and visual health depends on physiological regulation of eye pressure. In healthy individuals, eye pressure exhibits remarkably little variability over decades of life. But in the age-related disease known as glaucoma, eye pressure becomes elevated. This damages the optic nerve and causes blindness, which can be stopped only by lowering eye pressure.

Most glaucoma therapies do not target the factors controlling eye pressure because these are unknown. Instead, they lower eye pressure by suppressing intraocular fluid production or by introducing new routes for fluid drainage from the eye. These indirect methods achieve inadequate pressure reduction, which leads to unnecessary vision loss that reduces quality of life and personal independence. In the UK alone, billions are spent annually on health care costs for those afflicted by vision loss and blindness. These costs will only rise as our population ages.

The Challenge

Our challenge is to identify the molecular factors responsible for maintaining a healthy eye pressure necessary for vision. Eye pressure is determined by the turn-over of intraocular fluid, specifically aqueous humour that fills the anterior chamber (the space between the clear cornea and coloured iris). Aqueous humour drains through the conventional outflow pathway, which includes the trabecular meshwork and Schlemm's canal, which a blood vessel-like conduit that encircles the iris. The hydraulic resistance of the outflow pathway is the primary determinant of eye pressure. Yet, we do not know what controls this outflow resistance or why outflow resistance increases in glaucoma to cause elevated eye pressure.

The wall of Schlemm's canal is the only continuous barrier to aqueous humour drainage. To cross this wall, aqueous humour passes through micron-sized pores that provide a pathway for flow across an otherwise impermeable cell layer. In glaucoma, a reduction in pore density coincides with increased outflow resistance. Further, several physiological and biomechanical studies have localised the bulk of outflow resistance to the tissue just underlying the wall of Schlemm's canal.

Aims and Objectives

Our goal is to determine the molecular factors controlling pore formation in Schlemm's canal cells. We introduce a novel fluorescent assay to label pores, and we show that pore formation is triggered by mechanical stretch that acts on Schlemm's canal in vivo. We specifically examine the role of mechanosensitive ion channels, which open in response to stretch, to drive intracellular calcium and SNARE-mediated membrane fusion that we hypothesise to be necessary for pore formation.

Potential Applications and Benefits

This project addresses a fundamental question in ocular physiology that has implications for patients and health care providers, scientific and clinical ophthalmic researchers, and government organisations and taxpayers. The most direct application is that by identifying the molecular factors responsible for eye pressure regulation, this work will lay the foundations to develop future vision-saving drugs that more successfully lower eye pressure in glaucoma.

Relevance to BBSRC Priorities

This project addresses the BBSRC strategic theme of ageing (primary) and health inequalities (secondary). It addresses ageing because maintaining visual health is necessary for quality of life, wellbeing and independence, and loss of visual health in glaucoma contributes to significant health care costs and loss of productivity. The project addresses health inequalities because individuals with Afro-Caribbean ancestry are at much higher risk of glaucoma and therefore suffer most from this disease.